The peripheral nervous system as a driver of neuropathic pain after spinal cord injury

Persistent nerve-related pain is a common and often severe problem for people who have experienced a spinal cord injury (SCI). Unfortunately, current treatments often do not work well and have unacceptable side effects. It is therefore important that we better understand the mechanisms that contribute to nerve-related pain.
As the injury affects the spinal cord, most research to understand nerve-related pain so far focused on changes in the spinal cord or brain (the central nervous system). Researchers have found that the spinal cord becomes inflamed or that some brain areas become larger or smaller. However, this knowledge does not fully explain why patients have nerve-related pain. Our project explores a new direction. We will examine the role of the peripheral nervous system (PNS) - the network of nerves outside the brain and spinal cord - as a possible key player in the development of this type of pain. Although SCI does not directly injure the PNS, we will test whether SCI may cause indirect changes or damage to the peripheral nerves that contribute to pain.
Our international research team brings together experts from three countries. We are working together on three connected studies:
1. Learning from past data: We will re-analyze existing data from a large previous SCI study. We will look for patterns in nerve function (e.g., how quickly nerves can send electric pulses) and nerve structure (e.g., how intact the nerves are on magnetic resonance imaging (MRI)). We will also investigate molecules in the blood that may show early signs of PNS damage. These findings will then be linked to the presence and severity of nerve-related pain.
2. Generating new data: In a new clinical study, we will follow 30 people who recently experienced an SCI over 6 months. We will carefully examine for signs of damage to the PNS in the blood and small skin samples from the lower legs to see how the PNS changes over time. We will also test the function of peripheral nerves by measuring how quickly nerves can send electric impulses, and how well people can feel touch or temperature on their skin. These findings will then be linked with the potential development of nerve-related pain.
3. Animal research: To better understand the details of what we found in the clinical study, we will induce SCI in animals. This will allow us to study nerve changes in more depth. We can also test whether changes to the PNS are directly causing nerve-related pain.
By looking beyond the spinal cord and into the wider peripheral nervous system, we aim to find new ways to diagnose and treat nerve-related pain earlier and more effectively. Ultimately, this could lead to more personalized and successful pain relief for people living with SCI.